Coherent Gamma rays from BEC of 135mCs isomer

The general concept of a gamma-ray laser based on the
de-excitation of nuclear isomers has been around for
some 50 years and no practical demonstration has proved
possible. Recent advances in radioactive ion beam (RIB)
facilities, selective removal of isomeric nuclei, trapping
and cooling suggest now is an appropriate time to reconsider
this. Demonstration of coherent emission of gamma-rays from
nuclear isomers is an important first step and in itself
presents a significant challenge offering lots of potential
applications. In this project we will prepare a Bose-Einstein
Condensate of the isomer 135mCs and investigate its emission with
regards to coherency.